Development of Intelligent System for Grasping a Soft Object using Mobile Robots

Industry 4.0 is driving significant transformation across a wide range of industrial domains. The integration of automated technologies, particularly mobile robotics and Artificial Intelligence (AI), is enhancing traditional manual procedures by improving accuracy and ensuring greater repeatability. To meet the growing demand for complex manipulation capabilities, the development of automated systems in combination with advanced grippers is essential, particularly for handling delicate objects in diverse working environments.

This project aims to develop innovative methodologies for an automated solution that integrates advanced robotics with computer vision and machine learning algorithms. The deployment of mobile robots further strengthens operational efficiency, requiring advanced expertise in path planning and control. This project will focus on the development of advanced programming techniques to optimise robotic navigation and approach strategies, followed by the integration of vision-based recognition systems and, ultimately, the implementation of grippers for efficient manipulation of delicate objects.